cybersecurity1

To bolster our current cyber security systems to ensure we have the most up to date solutions to reduce the risk of attack or down time. To allow a cyber security technician to attend, evaluate and advise to the business on the above matters.